Coventry University and IQHQ Limited

To develop and update advanced cognitive radio systems which can cope in a modern harsh radio environment, with a range of cyber threats, in a constantly changing environment. This is a multi-discipline project in electronics, digital signal processing and embedded systems.